Brand Meadow

Brandmeadow is a one-stop online brand toolkit. The technology enables organisations to create and edit professional marketing materials on brand in just 3 clicks. Create print ready CMYK hi resolution pdfs with or without crop marks, jpgs for digital platforms or send E-cards. Write content onto pre-designed templates and see it appear in real time, using your house fonts, colours and style. Brandmeadow also hosts brand assets sing a parallax page, such as downloadable logos and style guides and analytics provide useful information on popular brand assets.